A Shared Space and a Space for Sharing: A Transdisciplinary Exploration of Online Trust and Empathy

What do people choose to share online when they find themselves in difficult and precarious circumstances? What can we learn from this about how trust and empathy are established and maintained in online relationships? And what can all of this tell us about sharing, trust and empathy in the offline world? These questions lie at the heart of this innovative research project looking at the online relationships and behaviour of people affected by natural disasters; life-threatening or terminal disease; organ donation; emotional distress and suicidal thoughts; drug use and addiction. Why are we looking at these particular situations? This is because people in these circumstances are extremely vulnerable, and some of them may be seeking information support or help that could make the difference between life and death. That means it may be necessary to establish trust and empathy very quickly to make that difference. In these extreme contexts, people may end up over-sharing, or equally may be disadvantaged by not sharing enough. At the same time, others online need to know when they are responding to genuine distress. Understanding the way that trust and empathy works in these circumstances may help to transform the way in which resources and aid are distributed, locally and globally, and enhance individual and community resilience. But such changes may have both good and bad consequences, so working through the ethics of all this, at personal, global, institutional and governmental levels, will also be at the core of our project.
The project brings together researchers from a wide range of backgrounds: sociology, international relations, computer sciences, health informatics, philosophy, media studies and bioethics. By working together we hope to produce new 'transdisciplinary' understandings of the issues of sharing, empathy and trust online - in other words, insights that would not be possible using only a single disciplinary lens. All of this will be challenging, but we have begun to exchange ideas and are confident that we will generate findings and perspectives that are genuinely novel. Several themes clearly cut across our disciplinary boundaries and this has helped us to structure our approach to the individual case studies. Our overall approach has been shaped by the notion of 'Facet Methodology'. This suggests that, like light being refracted differently through the various faces of a gemstone, we can understand more about a social problem by viewing it from a number of different angles and perspectives.
As part of the research, we will be accessing online data from a wide range of sources and interacting with a variety of organisations, including UK charities, international NGOs and health providers. The charity, The Samaritans, will be directly involved as a project partner. The outputs from the research will not be aimed solely at academic audiences and we will be working hard to make them accessible and valuable to this wider set of stakeholders as well as to the general public.

Potential impact
Who will benefit from this research?
Beneficiaries of this research will include policy-makers in national and international government and non-government agencies. Within the UK, the governmental beneficiaries include DSTL, the Home Office, the Foreign and Commonwealth Office, the Cabinet Office, and the Environment Agency, the Department of Health and the NHS and NHS Blood and Transplant. Within the public and third sector, the Citizens Advice Bureau, MacMillan Cancer Support and Marie Curie Cancer Care, as well as similar organisations providing support to people in extreme circumstances. The organisation, Samaritans, is a project partner and has a particular interest in the role that trust and empathy play in their email service and in peer communication within social media. At an international level, organisations such as the Overseas Development Institute (ODI), the United Nations Office for Disaster Risk Reduction, International Committee of the Red Cross (ICRC), the World Health Organisation (WHO), Organwatch, Oxfam and other relevant UN and NGOs agencies to the European Monitoring Centre for Drugs and Drug Addiction (EMCDDA) will be beneficiaries of the research. Given the popularity of, and interest in, the Web as a means of communication, and social media in particular, the results from the project will be of interest to the wider public, and to specific groups, e.g., people who have experienced extreme and life-threatening situations or conditions. In addition, within the commercial private sector, social media platform providers (such as, Twitter, Facebook, and YouTube, etc.) and mobile communications providers, e.g., Vodafone, will be interested in how their products/services are used for sharing, within the case study contexts, and more generally.
How will they benefit from this research?
The research will develop a better understanding of how people in extreme circumstances can be supported in online environments and the role of trust and empathy in this. This will be of value to government and non-government agencies that provide support to people experiencing natural disasters, drug addiction, life-threatening or terminal conditions and people contemplating suicide. It will enable them to develop and increase the effectiveness of their services and contribute to the nation's health, well-being and enhance quality of life, particularly among these vulnerable groups. In addition, and as part of WP6, a partner-specific output will be delivered to Samaritans; this will help inform the development of their current and future services and interventions online. The project also has the potential to impact on the working practices of a wide range of professionals engaged in the reduction of harm and amelioration of harms, or potential harms suffered by people caught up in variety of dangerous, risky or life-threatening situations.
During the project life-cycle (short/medium term), we will offer to talk or debate at public events, e.g., the Cafe Scientifique network, the Salon network and, at an international level, through liaison with the British Council. We will approach local public venues to offer a small exhibition. In the medium/long term, the project will offer input into global academic links, e.g., the U21 Global Issues Programme, a multi-disciplinary programme offered by the Universitas 21 network, will offer input into global citizenship and global issues dimension of the school curriculum, e.g., via the Global Learning Programme. The Samaritans organisation has also indicated its willingness, through its access to decision-makers, to support the project in ensuring impact on public policy and other service providers.